Christ, Diplomacy & Slaves, The Kingdom of Kongo (c.1509 - 1561)

My project will present a new history of the Kingdom of Kongo, seeking to understand the reigns of the two most influential monarchs in Early Modern Kongo, Afonso I and Diogo I as a time when the Kongo was a powerful political entity in pre-colonial West-Central Africa and a source of power and influence in the European political sphere. Thus, contextualising both rulers and their reigns within pre-colonial history. This work will be the first to focus on intellectual diplomatic history of the Kingdom of Kongo, demonstrating how these indigenous rulers managed to use Portugal for their own projects.